London South Bank University And Key20 Media Limited

To create a digital development department, focusing on new techniques to improve engagement with the client's film content and management of online film and multimedia content distribution.